Mapping gaming AI for posthuman experience in audio-driven mixed reality performance

Aim is to seek an understanding of how gaming AI can be used to create audio-driven mixed-reality performance by considering the posthuman performer as code.
This is important and timely research from the perspective of:
1. The adaptation and evolution of mixed reality performance using gaming AI.
2. The operational significance of the performer and creator using gaming AI in mixed reality performance.
3. Extension of Posthuman experience is unavoidable when gaming AI is implemented in Mixed Reality yet no framework exists.
4. Performative experience in audio-driven mixed reality performance can speak-back to the Gaming AI industry for innovation and novel methods.
5. Posthuman discourse has yet to fully engage with the performativity of experience such as mixed reality performance, especially audio-driven